The University of Sheffield and Cutting & Wear Resistant Developments Limited KTP 25_26 R1

To develop and optimise economic, durable milling tools for oil and gas well decommissioning and abandonment.